A Chemical Toolkit to Define Formaldehydes Enigmatic Biology

Formaldehyde (HCHO), the simplest aldehyde, is a highly reactive human metabolite. Despite its toxicity and carcinogenicity at high concentrations and its disease-inducing effects in Fanconi's anaemia patients, the mechanisms underpinning its biology are remarkably unknown. The recent pioneering discovery of HCHO production by chromatin demethylases, as well as recent work on HCHO-mediated C1 metabolism, suggest functionally relevant roles for HCHO under 'normal' conditions. However, detailed research in this area has been precluded by a lack of methods.
From a chemical perspective, HCHO is highly reactive with biomolecules. This reactivity, which is exploited for uses e.g. in embalming and immunoprecipitation assays, is likely responsible for its biological functions. However, chemical insight is lacking.
Given the routine production of HCHO in cells and its toxicity at high concentrations, the potential for it to regulate human health is clear and compelling. I therefore hypothesise that endogenous HCHO is a key functional regulator in human biology and potentially one of the most important small molecules in human cells. Dysregulation of cellular HCHO levels is likely to cause disease, making HCHO a potential 'silent killer'. Modulating cellular HCHO with small molecules is also likely to have therapeutic potential, opening up new avenues for drug discovery.
HCHO's reactivity, volatility and small size make it very challenging to manipulate and study in biological systems. Consequently, HCHO's biology has been largely overlooked. In this project, I will therefore use my multidisciplinary background in organic synthesis, biochemistry, cell biology and analytical techniques to develop the first 'chemical HCHO toolkit' - this toolkit will enable the first systematic quantitative analysis of HCHO's functions in human biology.

Specific objectives are:

(1) To synthesise and validate first-in-class HCHO-releasing small molecules (FORMs) that enable controlled quantifiable release of HCHO in cells.

(2) To synthesise and validate irreversible HCHO scavengers (FOSCs) that can reduce cellular HCHO concentrations.

(3) To develop and validate the first sensitive cellular HCHO quantification methods using irreversible FOSCs coupled to NMR and GC/MS analyses.

This pioneering toolkit will make it possible to identify reactions between HCHO and molecules in cells, to determine how HCHO levels vary in health and disease, to correlate these changes with biological phenotypes, and ultimately to validate HCHO modulation as a therapeutic strategy. These abilities are currently not possible but are essential to studying HCHO in cells. Therefore, this ambitious and timely project will provide the state-of-the-art platform technologies essential to establishing and furthering HCHO biological research in the UK and internationally. The work will also position my group at the forefront of this potentially transformative field, and will ultimately lead to new treatments for human diseases.

Potential impact
The UK science base will extensively benefit from my research. The inherent interdisciplinary nature of the project, which combines technical expertise in chemistry (to manipulate and detect formaldehyde) with cell biology, will provide the researchers associated with this project with underrepresented and vital skills. The implications of this research are far reaching, and the PDRA and associated BSc, MSc and PhD students linked to this project will have developed a strong collaborative research ethic and communication skills that will enable them to translate fundamental chemistry and biology to applied medical research and a wide variety of industries.

There is a well-defined and reported skills gap in the UK (bio)medical technology and pharmaceutical industries sectors, necessitating the development of new scientists able to combine chemistry skills with biological application and interpretation. Beyond the researchers in my own lab, I am extremely well positioned to use the products of this research to teach these skills to cohorts of 10s of doctoral training programme students on rotation within LISCB each year. Indeed, the work proposed here epitomises one of the major aims of LISCB, which is to uncover and boost research at the interface of chemistry and biology.

Another area for impact is disruptive innovation in industry and the subsequent economic benefits for UK manufacturing, biosciences and healthcare sectors. This includes pharmaceutical and bio(med)tech, consumer goods, defence and plastics manufacturing.

There is already evidence to link formaldehyde to the oncology, aging, neurodegeneration and nociception fields. Pharmaceutical and biomedtech industries would benefit from the translation of this research, most notably the development of formaldehyde-releasing small molecules and scavengers, to early stage drug discovery projects for these therapeutic areas. In the short/medium term, the objectives of the proposal will be of interest to pharmaceutical companies working on inhibitors of formaldehyde-producing demethylases, ADH5 inhibitors (already a target for anaemia), and also on analgesics, as formaldehyde is currently widely used to initiate the pain response in animal assays. There is further opportunity for impact in biomarker development, which would assist the pharmaceutical industry in new precision medicine approaches, streamlining early stage drug discovery.

There is considerable interest within defence research communities in the mechanisms by which formaldehyde stimulates pain, which is proposed to involve its reactions with ion channels. I have already established a working relationship with the Defence Science and Technology Laboratory on projects relating to formaldehyde nociception. Fast moving consumer goods companies (FMCG) such as Unilever and Proctor and Gamble invest significant funds into early stage discovery research for personal care, while hair straightening is an important and rapidly growing subsector of the multibillion dollar hair care industry. In the cosmetics industry, formaldehyde or formaldehyde-releasing chemicals are used as sterilisers, and to straighten hair via mechanisms likely involving cross-linking of keratin fibres. The tools developed for measuring formaldehyde in this project could be extremely valuable in industrial research on hair, and preservation methods used in a variety of products.